Glasgow Particle Theory

The Glasgow theory group has a strong reputation for studying the subatomic world and furthering our understanding of how it works. Our goal is to uncover the fundamental constituents of matter and the interactions that operate between them. Two approaches to this exist, and we will use both of them in concert, setting us apart on the global stage.
One is to perform the most accurate calculations within the theoretical framework of the Standard Model that correctly describes the particles that we have seen so far. Discrepancies between theoretical predictions and what is seen in experiments will then point to a more profound theory that describes fundamental particle physics more completely. The second method is concerned with what we might see at, e.g., CERN's Large Hadron Collider (LHC) if a suggested deeper theory is correct. Meanwhile, we have entered an age of data proliferation with relevance to the particle world (e.g. from astrophysical observations). These data can inform the search for new physics in complementary ways, which we will incorporate into our research. Our proposal is therefore timely and necessary now; we must make sure that we optimise experimental analyses to learn as much as possible.
Accurate calculations in the Standard Model have foundered on the complex problem of simulating the strong force. This force is important inside particles that make up atomic nuclei, e.g. the proton and neutron. The constituents of these particles are quarks, trapped inside hadrons through the strong force. This 'confinement' of quarks makes calculations very challenging. It can be tackled, however, using the numerical technique of lattice QCD, which Glasgow has turned into a precision tool. At the other end of the energy spectrum, where the fundamental particles can be isolated from each other, precision calculations are possible using scattering amplitudes. Glasgow continues to lead progress on both fronts. We propose a programme that seeks to uncover the presence of new interactions by closing in on the unknown from both directions.
We are not satisfied with obtaining these high-precision results as our main deliverable, but we use our insights to investigate theories that go beyond the Standard Model and test them with LHC and other particle-relevant data. New physics may show up by subtly modifying the properties of motivated particles (e.g. the top quark or the Higgs boson), and we will devise ways of looking for these effects alongside other evidence for new physics. We will achieve this by means of general, model-independent methods, also using artificial intelligence to maximise sensitivity to the presence of new physics. This approach will enable us to connect our findings transparently with our precision predictions and measurements from a variety of particle experiments, as well as observations on cosmological scales and at the earliest times in our universe. Our work bolsters experimental work led by the Glasgow ATLAS and LHCb groups, and we will coordinate with them to uncover the fundamental truths of nature.
The next few years will be a fascinating time for theoretical particle physics. Glasgow aims to be at the forefront of this work, preparing for the next LHC data-taking run and informing the currently unfolding future collider roadmap. Our research enhances our understanding of the universe, which could lead to technological innovations and inspire future generations of scientists.